Anglia Ruskin University and Munday & Cramer Architectural & Building Surveyors Limited KTP 23_24 R5

To develop our in-house skills and interactive tools in the environmental engineering discipline thereby fulfilling the net zero acceleration agenda and decarbonisation demands of our clients.